Keele University and KBC Process Technology Limited

To gather expert knowledge from around 100 of KBC's senior consultants into a powerful knowledge management system embodying both tacit and explicit knowledge capable of interrogation to aid consultancy and being a means of training new consultants.